Green Light

To Diversify and maximise our supply chain and relationships by developing a new markets for UK specific eco lighting solutions that are solar and vertical axis wind turbine powered.To develop and test most appropriate specification for UK market for hybrid solar and turbine lighting.In order to do this we need to look at the UK specific needs components and performance key relationships with local Universities and how we can maximise links to these organisations to help us develop and test as well as align research with future and developing needs and new technologies .Develop relationships and research within our supply chain.Use support to maximise best fit and specification to meet these needs Investigate design and functionality Market research and viability